Antifouling coatings for reduced waste

Biofilms, formed by microorganisms adhering to surfaces, present significant challenges across industries, including healthcare, marine operations, and infrastructure, resulting in reduced efficiency, increased costs, and health concerns. Current antifouling strategies often rely on toxic substances or are ineffective for long-term use, necessitating sustainable alternatives.
This project explores the potential of polyelectrolyte-based emulsions, derived from environmentally friendly emulsion polymerization, as innovative antifouling and antimicrobial coatings. By leveraging the unique properties of polyanion and polycation emulsions, including chitosan's natural antimicrobial properties and poly(acrylic acid)'s ability to repel bacterial adhesion, this research aims to create coatings that are effective, sustainable, and compatible with various substrates.
The study focuses on improving these emulsions by incorporating stronger polyelectrolytes, such as PMETAC, and antimicrobial agents like silver. It also investigates their performance against non-microbial fouling (e.g., limescale) and valuates their mechanical and adhesive properties. By addressing biofilm-related challenges, this project contributes to the development of cost-effective, eco-friendly coatings suitable for biomedical and industrial applications, supporting global efforts to achieve net-zero emissions and sustainable innovation.